A Methodology to Embed Dynamic Vulnerability into Multi-Hazard Risk Assessments

This PhD project aims to develop a methodology to embed dynamic vulnerability into multi-hazard risk assessments, addressing the growing recognition that vulnerability to natural hazards is dynamic, shaped by changing environmental, social, economic and institutional factors. Traditional risk assessments often present vulnerability as static, disregarding its evolution over space and time, the interplay between physical and social factors and multi-hazard interactions. This project aims to address this methodological gap by developing a standardised framework capable of capturing both the spatial and temporal evolution of vulnerability for more practical application in disaster risk management

This project will adopt a multi-method approach, integrating quantitative and qualitative methods to capture dynamic vulnerability within multi-hazard contexts. The framework will be developed and tested in Kerala and Odisha, India, in collaboration with the People-Centred Tsunami Early Warning for India (PCTWIN) Project. Combining hazard data, socio-economic indicators, local risk perceptions, governance dynamics and population mobility patterns will make the resulting vulnerability framework scalable, transferable and adaptable across diverse hazard contexts.

Ultimately, this project seeks to bridge the gap between theoretical advancements in dynamic risk assessment and practical disaster risk reduction strategies, enabling more adaptive and inclusive risk management in the Global South.